Arthropod conservation in agricultural landscapes: modelling farmer decision-making and biodiversity outcomes

This PhD studentship will help to understand and model barriers to uptake of arthropod-friendly agricultural practices in Scotland, as well as evaluate their outcomes, informing future agro-environmental policy.